Development of new machine learning methods and algorithms for the integration of omics and environmental data to quantify the role of the soil microb

Development of new machine learning methods and algorithms for the integration of omics and environmental data to quantify the role of the soil microbiome in carbon sequestration